Permutable's Novel Carbon Emission Estimation Tool

The project is to help better predict the world's trajectory on co2 emission levels. Permutable plans to use it's world class natural language processing technology and its global data partners to predict and fill in the missing gaps of undisclosed companies that is the critical part of knowing whether the world will avoid a long-term increase of 1.5% in global climate temperature based on current data.

Our project is to greatly improve the estimates of carbon emissions being generated by the highest polluting industries. Our team and access to data allow us to provide better and more accurate estimates of every industry and country combination.